Motor neuron disease prognosis prediction through multi-modal AI

Motor neuron disease (MND) is a highly heterogeneous neurodegenerative disorder, with an expected survival time around 2-5 years from symptom onset. Accurately predicting the survival time of MND patients would allow for improved care and treatment planning, as well as improved clinical trial implementation and outcomes. This project will focus on using demographic and clinical data, blood test results, and structural MRI features in a novel way to predict survival times whilst harnessing the interactions between these data types.